Lungy + BreathUI: An immersive breathing platform

The coronavirus pandemic has placed new emphasis on the importance of breathing and breathing health. Pi-A have developed a new technology, BreathUI, that recognises user breathing. 'Lungy' is a smartphone application, developed by Pi-A, that uses BreathUI technology to encourage regular breathing exercise in the management of both respiratory disease and for relieving symptoms of mild anxiety, stress, depression, and insomnia. The application will encourage and guide users through a range of relaxing breathing exercises, promoting not only breathing function but also focus, user engagement, and mindfulness. The application would enable tracking of user progress, enabling the creation of user-profiles and progression via personalised breathing profiles for every user, supporting and replicating the role of an attentive therapist. The application is intended to be accessible and engaging for everyone, but also to improve both physical and mental health, through regular breathing exercise.

The Audience of the Future Grant will be used for research, testing and prototyping on the interaction between the user and BreathUI technology. It will be used to inform the development of Lungy to ensure the application is engaging to a wide audience. It will also be used to explore other potential applications of BreathUI technology, which may have uses in healthcare, as well as other sectors, as an immersive user experience.